Towards understanding the mechanism underlying centromere evolution.

The traits and characteristics of an organism are determined by the genome, which consists of DNA organised into chromosomes. Centromeres are specialised regions of chromosomes that play a critical function for correct chromosome inheritance: the mitotic spindle attaches to the centromeres of identically duplicated chromosomes and pulls them apart to opposite sides of the cell, ensuring each daughter receives identical copies of all the chromosomes. Most animal centromeres are composed of tandemly repeated DNA sequences known as satellite repeats, creating unusually long arrays that make up more than 5% of total genomic DNA in humans1. Centromere functionality, however, is not defined by their sequences, but by the presence of a protein called CENP-A. Small sections of centromeric satellite repeats (CSRs) are occupied by CENP-A which provides the attachment point for mitotic spindle fibres2. Curiously, centromeres have long been recognised as the most rapidly evolving regions of the genome, with satellite sequences substantially diverging between species. The dichotomy between evolving centromere sequences and conserved centromere functionality is known as the 'centromere paradox'3. The mechanism underlying this phenomenon remains enigmatic.

Our recent study4 has revealed an unexpected signature of centromeres in dormant human cells: CSRs are hotspots of DNA breaks, driving homology-directed repair (HDR), which in turn maintains CENP-A occupancy at centromeres. This may explain why centromeric sequences could evolve so rapidly during dormancy, for example in oocytes resting for long periods. Explicitly, the induction of DNA breaks within CSRs might be programmed to foster the emergence of stochastic mutations. HDR could in turn expand and homogenise these new sequences within CSRs and simultaneously promote CENP-A repositioning at active centromere cores (ACCs). Functionally better-optimised ACCs may then be inherited in progeny cells when proliferation resumes. However, we have not so far been able to test our hypothesis due to the technical challenge of detecting the precise positions of DNA breaks within highly repetitive DNA.